Performing Prehistory - increasing the meaningfulness of archaeology collections for diverse museum audiences

This transdisciplinary, practice-based project will seek to move beyond the narrow stereotypes often associated with the people of the Iron Age period and create new ways of reading the objects and telling the stories of the humans from this time. The material culture at St Fagans will be examined and performed through the lens of feminist theory, queer theory, social relations, gender relations and body theory and practices amongst others. The research will respond to the objects in the collection, considering what they reveal about everyday life alongside the religious or spiritual beliefs from this time which can be conveyed through the relationship with the wheel of the year, honouring of gods and the veneration of animals in the objects that were made. How the body is represented in the material culture will be scrutinized particularly in the light of how these representations speak to diversity from that time and how this may offer space for diverse interpretations for modern audiences. Representations of gods in human form will create a space for questioning whether supernatural powers or 'other' capacities associated with these divine beings could be analysed through a diversity lens, where the non-normative bodies of the gods are more akin to queer, disabled, aged, gender-free or neurodivergent bodies. There could also be a parallel enquiry into this concept through examining the use of symbolism of animals used as decoration - boar, horse, bee, hare, stag - where the attributes or 'powers' of that animal could be reinterpreted as a symbol of diversity for the human user. Other forms of symbolism during this time could also be re-examined. The Triskele which appears on shields, plaques and other objects and which is sometimes interpreted as having movement, could perhaps represent a fluidity of identity, a movement between gender roles, social roles and sexuality. Societal roles, often steeped in stereotype, such as warrior, druid, blacksmith, mother, healer will also be re-interpreted through performance. The Blacksmith could be remembered as alchemist and what if then, mothers could be the blacksmiths, forging something new from precious metals? What if the druid or shaman or healer, roles associated with being at the edges of society, was neurodivergent, with different capacities for seeing and being in the world? Examining the image of the Druid further and perhaps the images of the gods could lead to an exploration of Shapeshifting as a lens for examining diversity. One approach of interrogating this research question through performance studies is to work closely with some of the objects and materials from the collection and from the Iron Age period and to use them as a kind of 'dictionary' of symbols, each giving rise to a different performance and each speaking to diversity in the Iron Age, while transforming the collection as a place which feels inclusive to diverse audiences. The performance or participatory arenas could use sound and experimental voice work alongside or complimentary to the bilingual performance. It is interesting that there appears to be a Shapeshifting capacity inherent in bilingualism. Investigating the changing role of the museum with a focus on accessibility to diverse audiences and social change will be researched.